Developing a cloud and browser-based software programme with detailed search capabilities to identify critical international trade opportunities for SMEs

UK-based SMEs are missing out on vital international trade intelligence which can be used for discovering new import/export opportunities. This is evidenced as 'less than a fifth of the UK's SMEs selling their goods and services overseas' (CEBR, 2016). 'A key challenge for exporters is the scarcity of reliable trade information on markets' (ITC, 2019).

East-West International Trade Analytics Limited is a rapidly growing UK-based SME that specialises in business intelligence SaaS. East-West was founded by Oliver Mackereth, Dr Ousmène Mandeng and Jason Newton. The company is solving an innovation need that could help secure and expand supply chains. This is in the form of a software programme, Hanse, which will analyse international trade with detailed search capabilities to identify critical trade relationships.